Cosneta Innovation Voucher Application (2)

Cosneta are a pre-revenue start-up with anticipation of high-growth. The company requires access to specialist design and security knowledge to develop a secure e-commerce platform that will be fit for growth while securing customer data, business information and our brand, both in UK and international markets.

The innovation voucher from Innovate UK will provide access to the expertise in design and security knowledge that would otherwise not be possible at this early stage in the life of the business. This expertise would ensure that Cosneta's cyber security is as best as it can be from day one, providing the building blocks for future growth.